The impact of International Agreements on Corruption

While it is common knowledge that corruption is detrimental to all types of political society, it is often associated solely with developing countries. Its presence in Western countries, particularly in Europe, is only rarely discussed. Moreover, acting on corruption as an international problem remains atypical, hence the significance of international organisations such as the OECD, the UN or the EU's attempts to tackle corruption in the last few years. This research will examine the regulations put in place by these, as well as their efficacy (or lack thereof). Another area of investigation will be the extent to which different European countries are able to manage corruption internally and in relation to these organisations.